EarthID's Trust Score - Driving Equitable, Inclusive and Secure Access to Services

**TrustScore** **- Driving Equitable, Inclusive and Secure Access to Services**

EarthID is a decentralised identity platform that helps organisations prevent identity frauds, drive compliance and foster customer trust. Our vision is to drive social, financial, and digital inclusion. Our current platform offers a digital ID-wallet and verifiable credentials.

As we strive for innovation, we aim to augment the EarthID by introducing a revolutionary TrustScore, a privacy-conscious, comprehensive evaluation of individuals' credibility and reliability.

**Project Overview**

EarthID's TrustScore revolutionises the assessment of trust and credibility in digital interactions. As access to essential services and financial opportunities increasingly relies on online identities, the absence of a unified, unbiased system to assess these identities leads to economic losses from fraud and social inequities.

TrustScore is a decentralised, AI-powered numerical score derived from user-provided data, digital credentials from trusted issuers, and EarthID-powered interactions. It integrates multiple trust metrics into a single, privacy-conscious measure that offers a holistic view of an individual's credibility.

**Expected Impacts**

* **Societal Impact**: TrustScore will improve access to services like lending, housing, and employment for underserved populations, promoting social equity and reducing discrimination. Its global applicability allows individuals to carry their credit and social history across borders, potentially increasing access rates by 30%. This could benefit the 1.1 million unbanked adults in the UK and 1.4 billion globally.
* **Economic Impact**: By reducing fraud and financial losses, TrustScore will boost economic growth and enhance market confidence. For the £450 billion global alternative lending market, TrustScore aims to reduce fraud by at least 20%, promoting economic stability.
* **Environmental Impact**: Using Hedera's carbon-negative technology and decentralised storage, TrustScore reduces data redundancy, potentially cutting data centre energy consumption by 25%. This supports global climate goals and sustainable business practices.

**Mitigating Potential Negative Impacts**

Privacy concerns will be addressed using advanced privacy-preserving techniques like zero-knowledge proofs and purposeful consent, ensuring compliance with data privacy regulations such as GDPR. To avoid AI biases, diverse and representative training data will be used, with regular audits and feedback loops ensuring fairness and inclusivity.

**Progress and Future Work**

EarthID has developed a foundational framework for TrustScore, supported by its award-winning decentralised identity platform. EarthID has engaged key partners like HCL and TechMahindra to strengthen TrustScore's market adoption.